Utilising Attachment-Based Experimental Research to Understand and Reduce Paranoia in the General Population and Clinical Groups

Psychosis describes severe mental health problems (e.g., schizophrenia) and experiences common in the general population (e.g., paranoia, beliefs that others are a threat). Schizophrenia is among the leading causes of disability worldwide, and paranoia has serious negative effects on health and wellbeing in the general population and clinical groups, resulting in high costs for the society and National Health Service (NHS).

Cognitive behavioural therapy (CBT) is a recommended psychotherapy for people with psychosis, but the recovery rate is poor. My PhD sought to improve therapies for psychosis and reduce paranoia in the general population using attachment theory, which proposes that our early relationships with caregivers affect the quality of our later relationships. For example, when caregivers are always available and responsive when we are upset, we learn that if we need help, someone will be there (called a 'secure' attachment style). However, if caregivers are not always available when we need them, we may learn that we need to show more distress to elicit attention ('insecure-anxious' attachment style), or we may learn to withdraw and suppress our feelings ('insecure-avoidant' attachment style). Insecure attachment styles are associated with poorer health and wellbeing. Research shows that people with psychosis (and paranoia specifically) tend to have insecure attachment styles, which are associated with poor outcomes.

My PhD shows that people from the general population with high paranoia levels benefit from a 'secure attachment visualisation task' that aims to bring about feelings of safety and security in relationships; this task reduces paranoia and anxiety in people with high paranoia levels. My research suggests that attachment theory can help us to understand how paranoia develops and is maintained, but attachment is not routinely assessed and targeted in CBT for psychosis and there is limited information for the public about attachment and how this impacts mental health.

A core aim of this fellowship is to deliver the impact from my PhD, which I propose to do via: (a) making a self-help tool for the public to reduce paranoia and improve quality of life by targeting attachment and related processes, which I will share with mental health charities/organisations and on public platforms (e.g., social media), (b) making an intervention tool for therapists to help treat patients with psychosis and insecure attachment styles, which I will share with the NHS; (c) increasing public awareness of how attachment styles impact paranoia and mental wellbeing via four blogs targeted at the general public; (d) organising events for the public, patients, and other stakeholders to present my research and obtain feedback; and (e) presenting my research at events attended by researchers and psychologists to engage with a wider academic network.

Another aim of this fellowship is to support my career goals by building my academic profile and publishing my research in leading psychology journals. I will complete advanced training in statistics, develop my teaching experience (through giving lectures and supervising students), and write a proposal to obtain funding for my research. I will also publish two ongoing PhD studies: one looks at whether the secure attachment visualisation task reduces paranoia and improves quality of life in people with clinical psychosis; the other evaluates the trustworthiness and accuracy of a questionnaire of attachment styles. I will share all outputs generated on openly accessible websites and social media to reach a wide audience.